A system to process and store waste heat in WWTPs and supply to heating networks

District heating, is being promoted by the UK government for its low carbon emission. In the UK, Waste Water Treatment Plants (WWTPs) generated 1412836 tonnes equivalent dry sewage sludge in 2010.["waste water treatment in the UK", 2012, Defra]. During sewage sludge treatment, there is a surfeit of waste heat produced which at present is discarded. It would be a good match to shift the waste heat from WWTPs to district heating networks. JJ Bioenergy and its partners, Birmingham Centre for Energy Storage (BCES) propose to develop an energy system to accomplish this. The system involves capturing waste heat from hot water, sludge and flue gas in WWTPs, processing and storing heat in water and composite Phase Change Material(PCM), then supplying it to meet end user demand via Heating Networks(HN).